A translational science approach to prevent prostate cancer incidence and progression through diet

Technical abstract
Ageing prostate tissue becomes at risk from the emergence of cancerous clones. These emerge due to genetic changes within individual cells which, in many cases, are likely to be due to reactive oxygen species inducing mutation. Metabolic deregulation of lipid metabolism in ageing tissue is both a cause and marker of oxidative stress. While certain dietary factors, such as red meat and dairy products, can enhance oxidative stress, other dietary factors, such as sulforaphane (SF), obtained from broccoli, can reduce oxidative stress through induction of nrf2-regulated gene expression and in so doing prevent or reverse metabolic deregulation. We propose to undertake a human intervention study to test the hypothesis that a diet rich in SF delivered either through Beneforte broccoli can alter the metabolism and gene expression of ‘at risk’ non cancerous tissue of men under active surveillance in a manner that would reduce the probability of the emergence of aggressive cancerous clones. We will obtain global gene expression and metabolite profile from prostate biopsy tissue before and after a 12 month intervention, combined with analyses of plasma and urine. The study will provide for the first time evidence in humans for the critical role of SF in regulating metabolism and will identify the underlying mechanisms by which SF can reduce the risk of aggressive prostate cancer. Although it is not designed or powered to assess clinical endpoints, it can inform such studies.